A New Framework for International Collaboration in Critical Zone Science

In 2015, the UK's National Environment Research Council (NERC) and China's National Natural Science Foundation (NNSF) funded the first major bilateral collaboration in critical zone science, the UK-China Critical Zone Observatory (UK-China CZO). The multi-discipline and multi-scalar research conducted at CZOs is fundamental to developing policy responses to some of the world's greatest socio-ecological challenges. Focusing on the UK-China CZO, this doctoral research will provide the first study of international collaboration in critical zone science informed by postcolonial and feminist Science and Technology Studies (STS), buttressed by the first systematic review of framings of critical zone science in different social, cultural and political contexts.